Teesside University and A.V.Dawson Limited KTP 25_26 R2

To develop an AI powered, self-reflective digital twin of holistic port operations to enhance logistics efficiency and support sustainable growth, positioning the AV Dawson Group and the Port of Middlesbrough as a leader in smart port technology within the rapidly evolving Teesside Freeport ecosystem.